BIM & LED Lighting Integration

Create-iF are a design, management and procurement consultancy specialising in solutions for the construction and property sector.In response to many of our clients' agenda regarding energy efficiency we developed part of our offering to include 'the appropriate application of energy efficient technologies'. This starts with a sensible approach towards design, robust cost life cycle analysis and efficient management of procurement and delivery.We have established ourselves as a specialist in the design of LED lighting schemes and providing properly validated assessments of the savings that can be achieved; therefore protecting the client's investment.BIM makes possible swift analysis of all of the design options we may present and allows the client to make informed decisions.To allow us to continue to support our client base and to keep up with this rapidly developing area of construction methodology, we need to invest in the appropriate technologies and seek expert advice in the development of our procedures and processes to make the most of the opportunities we have and continue to seek more.